Spectroscopy of exotic nuclei

The project will investigate the properties of nuclei that lie far from the
line of maximum beta stability. The student will work towards
establishing an experimental research programme using the ISOLDE
Solenoidal Spectrometer (ISS), which was constructed as part of the
STFC-funded ISOL-SRS project and is currently in the final phases of
commissioning at CERN. The ISS experiments will use post-accelerated
beams of radioactive ions provided by HIE-ISOLDE to bombard
deuterated targets. The ISS will measure the energies of light ions
produced in transfer and inelastic scattering reactions in order to
probe the properties of the states that are populated in the exotic
nuclei. The student will actively participate in the experimental
programme with the ISS and it is intended that the student will analyse
data from an ISS experiment as part of their thesis. The student will
also have opportunities to participate in experiments at other nuclear
physics facilities in order to broaden their experience. While the data
analysis and interpretation will be primarily performed at Liverpool,
the experimental work will be conducted at international accelerator
laboratories and exploit state-of-the-art spectrometer systems. As
part of their training and research on this project, the student would
benefit from a Long Term Attachment at an accelerator laboratory.